Recycled glass and plastic for improved and sustainable drainage materials

Civil Water Management Ltd are developing an extra strong and revolutionary drainage material to transform the world of drainage and civil engineering in the UK. The 6 month project intends to accelerate the development of the extra strong material which will have a huge impact on the ability of drainage engineers to design drainage systems to protect UK infrastructure.